Exploring the evolution of active galactic nuclei with the next generati

Old title Using Machine Learning to Explore the Evolution of Active Galaxies with Euclid
Euclid is a European Space Agency (ESA) M-class mission, aiming to uncover the nature of the Dark Universe. This space telescope will map the majority of the extra-Galactic sky (15,000 sq. deg.) in the optical and near infrared bands with excellent spatial resolution. The combined data of Euclid and ground observations e.g. with the Large Synoptic Survey Telescope (LSST), will form possibly the largest astronomical dataset of the next decade with 10 billion detected sources. This PhD project pertains to the preparation and exploitation of Euclid data. Specifically, the candidate will be part of the Photometric Redshift Organizational Unit (OU-PHZ) and the Galaxy and AGN Evolution Science Working Group (GAE-SWG). In anticipation of the Euclid launch (~2022), we will work with currently existing public large datasets (ESO VISTA Public Surveys, KiDS, DECaLs, PANSTARRS, etc). The focus points of this project include - but are not limited to - source classification with machine-learning methods, and AGN/galaxy coevolution studies.